Service Reservoir Integrity

This project would look to (evaluate existing and) develop new approaches to inform assessment of the need for service reservoir (SR) maintenance. It would explore the art of the possible for SR condition assessment, focusing on performance assessment. It will look at a range of non-destructive measurement techniques both hydraulic / physical and water quality related. Physical will include mass balance and mixing assessment, to novel acoustic based techniques, effectively listening for the sound of drips into the SR with challenges around sensitivity signal identification etc. Water quality will range from current leading ideas such as online Flow Cytometry and sink source concepts using turbidity data to emerging technology alternatives such as that developed between Birmingham (academic now at Liverpool) and Sheffield Universities, which used targeted LED based florescence measurement: peak T and C as indicative of NOM and bacterial abundance - critically applied at both the SR inlet and outlet.